Airloop

Chris Hodge Commercial (CHC) supplies and modifies commercial trucks. We export to
over 20 different countries throughout the world, not only supplying vehicle to regular
haulage companies but also to aid organisations, charity concerns and World Bank-sponsored
projects. We regularly modify standard vehicles to create unique ‘customer specials’
including horse boxes, mobile class-rooms, race support vehicles and outside catering units
for the film and entertainment industry. We provide a full advisory service to companies on
both vehicle procurement and disposal and have notable consultation client list which includes
major blue chip companies.
CHC have created a marine technology venture - ‘Seactive’. Travelling in high speed boats is
uncomfortable even in relatively low sea states, the shock and vibration generated can lead to
well-documented back, hip, neck, knee and kidney problems. Seactive has previously
developed a highly innovative suspended deck system for the protection of crewmembers of
high-speed boats that significantly improves their comfort and safety. These systems have
been through extensive sea trials and proved to be very effective and reliable. The original
Seactive concept suspends the whole cockpit area as one and uses standard fit seats. This is a
great system but not designed to be retro-fitted to existing craft. Seactive have identified a
need for the application of their technology to individual seating units that could be retrofitted
to a number of different vessels quickly and cheaply. Currently suspended seats can be
heavy, expensive and in many cases only partially affected and in some do not work at all.
Seactive have developed a concept for creating a simple but effective seat suspension system.
The composite seat is also a spring, its formed area is the shape of a ‘dog bone’ with thicker
ends and a narrower seat area. The cavity inside the seat contains a special foam bag
containing 2 air valves – one to let air in, and o